Quantification of vascular disease burden to stratify dementia for diagnosis and care management

Most of the 700,000 people in the UK with dementia have not received a formal diagnosis, so are denied access to benefitial treatments. The current NHS approach is slow (often more than 12 months) and often of low quality. This project will further develop a novel digital healthcare system, allowing dementia diagnoses to be made quickly, cost effectively, and earlier in the disease course. The focus of this work is on the combination of general imaging biomarkers for dementia with biomarkers specifically developed to assess a patients vascular burden to dementia. The advanced decision support tool will provide input on a differential diagnosis between the two most prevalent types of dementia, Alzheimer's disease and vascular dementia.